Radioisotope Microbatteries

The ability to supply small amounts of power over long periods of time is becoming increasingly important in many applications including: microelectromechanical system technologies; implantable medical devices such as neurostimulators e.g. to alleviate the effects of Parkinson's disease or chronic pain; embedded electronics and sensors; as well as various defence and security applications. The core aim of this proposal is to produce a commercially viable robust, miniature and high-efficiency radioisotope microbattery for microelectronics to be deployed in inaccessible or hostile environments.